IS MY BODY OUT OF DATE(s)? The Drag of Physicality in the Digital Age

Taking drag as a queer analytic and artistic tool, this
practice-led research looks at the tension between the
perceived burden of fleshy physicality in the digital age on
the one hand (it would be easier to be free of my body), and
the queer/intersectional feminist implications of attaining
this on the other (who and where would I be without my
body?). To explore this, I will drag drag through theory and
practice in four different directions: down, as in the physical
burden described above; dragging up, as a way of
exaggerating physicality with all its messy, abject,
unimproved glory; dragging away, as a mode of escape (or
becoming untraceable) and dragging across: multiple bodies
embodying and performing a single common identity as a
call to action, participation, collaboration and confusion in
the face of neo liberalist, individualist, positivist claims to
identity. The drag will take place online and offline,
networked and separately and is set against the backdrop of
elite discourses of AI, extra-planetary escape and theories of
trans-humanism that leave those of us for whom such
escape is not possible feeling that our bodies are out of date;
our physicality a burden.